R12 HFS

An external expert will able to analyse current structure and production processes. Analyse current procedures and documentation for recording and communicating performance data. Communication of data is a key area in the measurement of performance. The expert will be able to examine current channels of communication between teams and within teams. This will enable improved process control and performance measurement. Design improvements in the company’s work flow.